Sustainable Manufacturing of AI Hardware

Sustainable Manufacturing of AI Hardware
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.